Immunogenicity of the pre-erythrocytic stage vaccine R21 in Matrix M following seasonal mass administration in The Gambia and Burkina Faso

Both RTS,S/AS01 and R21/Matrix M vaccines are now prequalified for widespread use by the WHO, marking a significant milestone in advancing malaria control, while the global malaria burden is on the rise again. Although they are still in early stages of rollout in young African children, it becomes crucial to explore how to scale up their large-scale deployment to maximise their effects. However, there is a paucity of knowledge on the R21 vaccine immunogenicity in older age groups. Indeed, such information is currently lacking in schoolchildren/adolescents, and only scarce data are available in adults.
R21 is a redesigned version of RTS,S, developed at The Jenner Institute in Oxford. Both include virus-like particles using the Hepatitis B surface antigen (HBsAg) scaffold to display the circumsporozoite protein (CSP), albeit in different proportions. R21 contains only CSP-HBsAg fusion protein (comprising the conserved central Asn-Ala-Asn-Pro (NANP) repeats and the C-terminus of the CSP), with no unfused HBsAg, increasing the CSP antigen density on the particle surface, which results in comparable immunogenicity to RTS,S, even when administered at a five-fold lower dose. An age de-escalation, dose escalation Phase 1b trial in Kenyan adults, young children and infants demonstrated R21 vaccine to be immunogenic across dose and age groups, although anti-NANP IgG antibody titres were inversely related to age, with the highest response to priming vaccination seen in infants. Further studies on R21 efficacy have mainly focused on 5- to 36-month-olds. Vaccine-induced anti-NANP IgG antibody titres have been shown to strongly correlate with vaccine efficacy, with antibody levels in infants about six times higher than in UK adults, although shown to be protective in a human challenge model. A similar age-dependent hierarchy of vaccine-induced antibody responses and associated efficacy was observed between 5- to 17-month-old and 18-to 36-month-old children, though the underlying mechanisms remain largely unknown.
A cluster-randomized trial (Seasonal R21 Mass Vaccination for Malaria Elimination, SERVAL) to evaluate the effect of mass vaccination (all ages) with R21/Matrix M on malaria morbidity and community transmission was implemented in The Gambia (low-to-moderate transmission) and Burkina Faso (intense transmission). All eligible residents in intervention villages received three monthly R21 vaccine doses just before the 2024 malaria transmission season, which will be followed by a booster dose vaccination in June/July 2025. Preliminary results show a major impact of the vaccine in The Gambia and across all age groups, while in Burkina Faso, the effect is more modest. This trial offers a unique opportunity to characterise the immune response following R21 vaccination in individuals of different age groups (6-month–3-year-olds (recommended for R21 receipt), 4–14-year-olds, =15-year-olds) living in two areas at the extreme of the transmission spectrum.
We propose to measure vaccine-induced immune responses before the first vaccination, 28 days and 12 months after the third vaccination and 28 days, 12- and 24- months following the booster dose and investigate how these responses are influenced by age, malaria transmission intensity, previous cumulative exposure and infection at the time of vaccination. We will also determine whether these responses affect the risk of clinical malaria.
This study will generate pioneering data to support the use of the R21 vaccine in older age groups and shed light on the mechanisms underlying differences in vaccine responses that may aid future malaria vaccine development. Furthermore, it will provide invaluable insights to interpret the SERVAL trial results.